Robotic sensing and in-process weld inspection

This project is focused on sensing techniques for in-process monitoring and ultrasonic NDT of robotic welding. With the increasing quality standards and industrial requirements, the interest in this field is ever growing. The key advantage of inspecting during the welding process is that the weld quality would be known at the point of manufacture. This would lead to reduced lead times, reduced rework and a more efficient supply chain.

Aims & Objectives:
1. Investigate automated in-process, couplant free, ultrasonic NDE inspection of multi-pass fusion welds within a manufacturing process at high-temperature.
2. Investigate automated in-process, non-contact, ultrasonic NDE inspection of multi-pass fusion welds within a manufacturing process at high-temperature.
3. Investigate automated in-loop control of multi-pass fusion welds using ultrasonic NDE within a manufacturing process at high-temperature.